Oxford Brookes University and Epos Now Limited KTP 22_23 R4

To develop approaches to improve merchant trading performance using data analytics and grow Epos Now's market share in the UK and abroad, which will result in significant growth for the company.